Bi-synchronizing automata, outer automorphism groups of Higman-Thompson groups, and automorphisms of the shift.

Recently, deep connections have arisen between several very different parts of mathematics such as dynamics (automorphisms of the shift), group theory (Higman-Thompson groups), combinatorics (de Bruijn graphs), and automata theory (synchronization). The project will develop these connections and in this way advance knowledge of these fields.

An automaton is an edge-labelled directed graph. One imagines reading a list of directions (edge-labels), and walking from a given vertex of the graph according to the directions. Such an automaton is synchronizing if there is a universal list of directions so that wherever one starts, upon traversing edges according to the directions, one is guaranteed to reach a specific vertex. (These are useful in automation in factories, in biochemical computing, and in control of satellites, for instance.) De Bruijn graphs are a class of automata with the stronger property that any list of sufficient length will synchronize the automaton, and this property characterises the class of foldings of de Bruijn graphs. A transducer is an automaton which writes as well as reads, and so can be used to transform infinite lists of directions into new ones. Transducers are extremely natural objects for representing homeomorphisms of Cantor spaces such as n^Z := {0,1, ..., n-1}^Z, and this project develops these representations for two classes of automorphisms, Aut(n^Z,s), the automorphisms of the full shift on n letters, and Aut(V_n), the automorphisms of the classical Higman-Thompson groups. (Note that the groups Aut(n^Z,s) and V_n both act on Cantor spaces, as do the elements of Aut(V_n).) The surprising and deep connection here is that these groups of automorphisms are strongly related (as shown in our recent paper).

In Kitchens' classical text on symbolic dynamics, it is observed that developing the theory of Aut(n^Z,s) is hampered by a lack of a useful combinatorial description for elements of this group. An example of this is the fact it is not even known if the groups Aut(2^Z,s) and Aut(3^Z,s) are isomorphic. As we now have a new description of these elements, we hope to push forward our understanding of the group Aut(n^Z,s), and in particular to resolve this isomorphism question. Any progress on the group Aut(n^Z,s) will have significant impact in several fields.

In similar fashion, we hope to approach the automorphisms of the Higman-Thompson groups F_n and T_n (relatives of V_n) as analysed by Brin and Gúzman. These groups have `exotic' automorphisms, which are not very well understood, but which appear to be carried by transducers. We would like to apply our technology to some of the open problems listed in the paper of Brin and Gúzman.

As folded de Bruijn graphs represent the automata with the strongest possible synchronizing property, we hope that developing our understanding of this class will lead to progress in understanding the broader, but important, class of synchronising automata. Note that a random n-vertex automaton with two edge labels is synchronizing with high probability (by work of Berlinkov) and we hope to understand if there is a natural phase transition in the behaviour of automata with increasing strong synchronization properties.

Potential impact
"Process modelling is the single technology that has had the biggest impact on our business in the last decade."
Frank Popoff
former CEO, Dow Chemical
April 1996

Symbolic dynamics represents a combinatorial study of the evolution of a (real world) system. There are many uses for having a good ability to model such systems with a computer. We give some examples:

A control mechanism as implemented by Dow Chemical is to have a real world system (i.e., a chemical reaction with sensors) running with the oversight of a human operator observing a control system receiving inputs from model dynamical system (generally consisting of large systems of differential equations evolving in a computer) representing the near future of the current reaction, as well as the current data from the sensors. If the system is predicted to go awry, the operator can interfere in timely fashion.

Similar control systems can be used for processes such as nuclear reactors, oil mixing in pipelines, etc..

While there has been a steadily improving science of modelling dynamical systems in industry, one area that has great potential for further development is precisely the area of using symbolic dynamical modelling. As Kitchens points out in his text on symbolic dynamics, an obstruction to further development has been the lack of a good combinatorial model for representing transformations of systems, and it is exactly such a model that we wish to develop. A good combinatorial model could produce a massive speedup of modelling systems as above. Thus, our investigation into the theoretical side of the sets of possible transformations of a running dynamical system could eventually enable much faster computation of such things as likely future behaviours of a system. This would be useful in many dynamical contexts (market dynamics, chemical dynamics, weather prediction, etc.).

A separate form of control system is provided by self-synchronizing mechanisms. For instance, automated systems in factories which align components being constructed to the manufacturing process tools without the need of sensors or computer intervention, or, automated self-reseting to normal state through processing for satellites. These are both applications of the mathematical theory of synchronizing automata. The folded de Bruijn graphs which we propose to study are new object with the strongest possible synchronization property, and as such, would deserve to be heavily investigated in any case. Further, it is well known that the (non-folded) de Bruijn graphs provide combinatorial models for dynamical flows of interest (e.g., see paper of Huntsman and Rezaee on de Bruijn entropy and word similarity, which details a connection of those topics with molecular phylogenetics). Our proposal involves enumerating the folded de Bruijn graphs and studying generating sets (and growth) for groups of transducers carried by these automata.

On top of the practical applications that can be found stemming from the broad areas of our research (e.g., as mentioned above), we wish to emphasise that our approach is a ``Pure'' one. This means in particular that while such research, when it has a real world inpact, tends to be transformative, it is generally very hard to predict realistically how such work will percolate into the broader world. Generally, one needs a very long timeline to understand this. Our true motivation is that such pure research enriches the human spirit and develops our worldwide community. To support this enrichment, we have requested funding for training the PI in public engagement so as to enable a richer interface between our work and the broader world, beyond that provided by giving academic talks to other researchers and publishing just pure research articles. We will also endeavour to write an article of expository nature to a broader audience near the end of the research project.